Wafer production for more efficient LEDs

Kubos Semiconductors is developing an exciting new material technology that is poised to revolutionise light emitting diodes (LEDs). Originally spun out of the University of Cambridge and based on the cubic crystalline form of Gallium Nitride (GaN), this unique and patented material successfully addresses the "green gap", a problem with inefficient green LEDs that the industry has wrestled with at huge expense and to little effect for the last decade. In addition, this technology could also be a game-changer for microLEDs for full colour displays.

Cubic GaN has never been manufactured on standard manufacturing equipment in a commercial environment and Kubos holds the unique IP that makes this ground-breaking technological development possible.

The aim of this project is to scale the production from our current development to full 150mm diameter wafers. These wafer sizes are required for customers to process into LEDs on their standard production lines.

Over the past 4 years Kubos has developed this technology, cubic-GaN, which removes the roadblocks to delivering efficient green LEDs and will therefore enable the next generation in lighting and display. Estimates suggest Kubos' technology could save up to 577mtCO2e in lighting alone (over a 5-year period) and reduce electricity costs for consumers, by approximately 20-40% over existing solid-state lighting.